MIRANDA: Mid-InfraRed contrabAND Applications

A compact continuous wave (CW) optical parametric oscillator (OPO) capable of tuning over key absorption features in the infrared (IR) is a highly desirable tool for spectroscopy of key atmospheric pollutants, narcotics and explosives. A system that can combine very broad coarse tuneability with smoothly tunable, narrow-linewidth radiation enables the detection and identification of a diverse range of substances with exceptional precision. Fitting the OPO into a single, adjustment-free and highly compact box makes it very attractive for applications both inside and, crucially outside of laboratory conditions. M Squared Lasers already manufacture a pulsed (broad linewidth) OPO, which is a compact broadly tunable source, and have combined this with their scanning system in order to produce hyperspectral images. The challenge is to produce significantly narrower linewidth by making a CW OPO. The project presents a disruptive change in this field, credible market potential and will address the needs of a wide range of important and timely applications.